Engineering of a novel customisable implantable medical device for the long-term treatment of chronic illnesses

Current treatments for most chronic illnesses rely on the patient taking daily dose tablet medication. However, these tablets have inherent clinical issues, as well as presenting the danger of the patient under or over dosing on the medication. This project aims to bioengineer and optimise a pharmaceutical-releasing implant for the long-term treatment of a chronic illness. The implant will be customisable to the exact dose required by the individual patient, thus offering a more medically advantageous and patient-centric approach to chronic illness management than through daily oral tablets.